4MOST Phase A Continuation, 2013-14

Continuation of the UK part of the design study for 4MOST. 4MOST (4m Multi-Object Spectroscopy Telescope) is an approved ESO facility which will provide tens of millions of spectra of stars and galaxies starting in 2020. This research involves progressing further the planning of the instrumentation, the data reduction software and the scientific operation.

Potential impact
Specifically this will benefit most of the UK astronomical community and more generally it will also benefit the wider European and international astronomical communities. The large 4MOST spectroscopic surveys (20-30 million spectra obtained over most of the southern skies) will be applicable to a very broad range of science programs including the key areas of Galactic Archaeology, dark energy, dark matter, the structure and formation of the Milky Way, AGN and galaxy evolution. The 4MOST data will allow UK academics to obtain exploitation grants and produce numerous publications.

UK industry will benefit via contracts for the construction of parts of 4MOST. For example, E2V have an excellent chance of winning a multi-million pound order for the CCDs.

UK astronomical instrument building groups will benefit from working on phase B of 4MOST.